Alternatives for an effective Transition to sustainable, Reusable and recyclable construction products by the Innovative production of User and eco-friendly bio-based Materials (ATRIUM)

The building and construction sector is a key area that has significant impacts on the economy and environment. This sector contributes to the economy (about 9% of the EU’s Gross Domestic Product (GDP)), provides direct and indirect job opportunities (18 million direct jobs at the EU) and satisfies the people’s needs for buildings and facilities. Therefore, any effort concerning global climate change and cleaner production should include this industry as a major player. ATRIUM exploits the potential of combining natural fibres (leftoversof European crops, mainly hemp), second and third generation of bioplastics (bio- PE/PA/PU) and mycelium-based biotechnology to produce bio-composites intermediates that can be integrated in construction products (outdoor and indoor floorings, acoustic panels, green wall systems, and building block) to be easily used by professionals and amateurs in building and renovation actuations. In this way, ATRIUM will not only provide more safety and non-toxic construction solutions but also boost the creation of sustainable biobased value chains and the integration of efficient biotechnology to develop the circular economy and bio economy sectors. To do this, ATRIUM will develop production pilot lines that integrate efficient and flexible technologies(co-extrusion, foaming, injection moulding, additive manufacturing and bio fabrications) and engage the key actors for the design acceptance and certification of the new products. ATRIUM will also promote the public engagement dialogue to bring the EU closer to citizens and local urban and rural areas through appropriate communications, local initiatives and actions.